Developing a high fibre juice-shot with improved digestive tolerance and beneficial impacts on the gut microbiome: FUNKi-3.0

We aim to create a new high-fibre juice-shot enriched with a proven fibre blend to support gut health. This offers a tasty and affordable way for the UK to meet their daily 30g fibre goal.